Space-based exoplanet detection with microlensing

Microlensing is proving to be the most capable method to find cool low-mass planets, including planets around the most common types of star, and planetary architectures that most resemble that of our own solar system. The demographics of these planets is also crucial for testing planet formation theories. In the next few years NASA will launch the Nancy Grace Roman Space Telescope (Roman) which will undertake a dedicated exoplanet microlensing survey. With a field of view 100 times greater than the Hubble Space Telescope and a data rate more than 20 times that of JWST, Roman will revolutionize our understanding of exoplanet demographics. The ESA Euclid mission may also undertake an exoplanet microlensing survey.

Manchester has developed the Galactic microlensing simulation framework that underpins the design of potential surveys for both Roman and Euclid. A PhD project is available to further develop this simulation framework to enable detailed optimization and analysis work that will be required for both missions. The project will be computational in nature, both using existing codes and developing new ones. We have a dedicated 64-core AMD Threadripper machine dedicated to our exoplanet work. The exoplanet group working with Kerins currently comprises 5 PhD students and one MSc student. It is expected that this project will involve working closely with colleagues based in France and the US.